Semiconductor Electronic Skills Programme

Tech Lancaster aims to undertake an ambitious programme of outreach, STEM engagement, and skills training & development to target gaps in the current skills provision for the semiconductor integration/electronics design segment of the semiconductor supply chain. Currently there exists huge skills gaps, depleted workforces, and lack of engagement in a crucial industry that can support a variety of strategic national developments, such as the creation of technology to support megatrends in low carbon for Net Zero, electric vehicles, EV chargers, EdgeAI and the Internet of Things - all reliant on active semiconductors such as integrated circuits and their integration/design into products. It would also provide strategic long term domestic capability to avoid future technology shortages and impacts from disruption of global supply chains and overseas resource constraints/unavailability.

Tech Lancaster already runs intensive 12 week skills bootcamps nationwide focused on electech manufacturing, some supported by the UK Government, and this project will allow us to further extend this capability to engage and upskill/reskill those requiring a higher level of training, such as those undertaking design engineer roles within the semiconductor supply chain in the area of semiconductor design/integration at circuit board level, who ultimately add significant value and enable the upstream semiconductor manufacturers and downstream technology manufacturing industry value chains.